Black holes and the quantum structure of spacetime

This project explores the quantum aspects of black holes, a crucial area for understanding quantum gravity. Black holes exhibit thermodynamic properties such as temperature and entropy, hinting at underlying quantum statistical phenomena. The aim is to investigate the microscopic nature of black hole states, their collective behaviour (phases), and the role of the gravitational path integral in describing the microscopic structure of spacetime. This work will be conducted within the framework of string theory and the AdS/CFT correspondence, offering a rich foundation for addressing these questions. The research will leverage knowledge in quantum field theory, and general relativity to contribute to our understanding.